Integrative Biology

Technical abstract
Modern high-throughput techniques (DNA/RNA-sequencing, ChIP-sequencing, ribosome profiling, mass-spectrometry) and subsequent high-performance bioinformatics data analysis have revolutionized the way we understand biology. The Integrative Biology project at the Pirbright Institute aims to put together in a problem-dependent way a number of such techniques, in order to precisely interrogate at each time point a set of compartments of the cell and hence gain a better overall understanding of its inner workings during the whole duration of the biological process. System studied will be the animal virology ones found at Pirbright. In fact, thanks to the extraordinary mechanisms of action of viruses such systems offer a privileged probing window into the operation of the basic mechanisms of the cell; at the same time, the usage of animal models allows for a direct testing of scientific hypotheses in vivo. In order to set up protocols suitable for the high-precision study of the main biological systems available at Pirbright, the project will be constantly exchanging knowledge and expertise with all the many relevant groups existing both inside and outside the institute.